Linking genotype and transcriptome response variation of Salmonella Typhimurium to pathogenicity and survival during transmission from farm to fork

Technical abstract
Using a diverse collection of field isolates of Salmonella Typhimurium we will identify genotypic features associated with variants that successfully enter the food chain and cause disease in man. Distinct genotypes exhibit different likelihood of entering the food chain and causing disease. For example two genotypic variants commonly isolated from pigs in the last 10 years in the UK, but only one is commonly associated with disease in man. We will address the hypothesis that lineage specific genetic factors impacting survival in the food chain, or the transcriptional response to environmental signals account for the absence of common livestock genotypes entering and causing disease in man. We will determine in representative isolates from across the tree, the diversity of genotype and coding capacity, and transcriptional response to stress factors encountered within the food chain such as low pH, heat, osmotic stress, desiccation and survival / replication in nutrient poor environments. We will investigate the diversity of the S. Typhimurium interaction with the intestinal mucosa. We will address the hypothesis that while some S. Typhimurium variants may enter the food chain they are not a common cause of human disease due to genotype-specific coding capacity or transcriptome response that modulates interactions with the host. We will employ saturating transposon mutagenesis with TraDIS to define essential genes in distinct Typhimurium lineages for survival in the inflamed intestine and survival in stress conditions, an important factor in the transmission of these isolates during infection.